BAMBI: Bluetooth Access Module with Broad Integration

"The Bluetooth Access Module with Broad Integration (BAMBI) project explores the real world challenges experienced over the last 5 years of EV market growth and creates an alternative technology strategy to the predominate state of the art for chargepoint controllers to manage user access and integration with chargepoint management systems.

By leveraging development in IOT communication techniques, the technical capabilities/facilities of smartphones and our knowledge of the EV taxi and car club markets this project shall create a new control system design for a chargepoint that enable it to better operate in car club service provision, provide a method for users to access and pay for the use of chargepoint without any prior registration and increase the options for networking chargepoints so that they can be remotely monitored through an IOT solution rather than traditional GSM.

This project shall deliver a cost effective product that reduces the overall cost of chargepoints, reduces the ongoing operational cost compared to GSM networking and offers operators of EV related business new alternative to intregrate EV charging solutions in their operations."